Engaging Household Energy Savings and Demand Response Opportunities

Smart meters are being rolled out widely in GB and internationally – including many developing countries

where smart meters are being used to combat prevalent electricity theft and losses. With smart meter data

becoming available to consumers online, there are valuable new opportunities to engage households in energy

saving and demand side response, which are not currently captured. This project will examine the technical

feasibility of a new type of online display that will provide real-time comparative feedback on consumption (i.e.

how real-time consumption compares to the historical consumption of similar households at that specific time

of day and season – shown to deliver as much as 6% savings) as well as a direct DSR engagement and real-time

peak reduction comparative feedback facility (to encourage and reward households that reduce their demand

when requested – e.g. in response to intermittent renewable generation and electricity network loading

requirements). This innovative project will be the first time this is applied in a real-time context with the

potential to reduce household electricity bills, increase network stability and support renewables connection.